Silicon based Optical instrumentation for Aircraft Power and Actuation Systems (SOAPAS)

SOHAPS aims to deliver a high accuracy multi-parameter optical sensor for measurement of pressure and temperature within aircraft fuel systems. Optical based sensors are expected to enable the design of a next generation aircraft fuel gauging system. Specifically, the inherent EMI immunity of optical sensors is advantageous, considering the industry’s move towards the use of composite materials, particularly in wing construction which affects the safety of the fuel system under lightning strike conditions. There is a desire to remove the burden of design for intrinsic safety and remove all ignition sources from fuel tanks. Sensors using the technology developed in SOHAPS could also find application in engine driven lubrication pumps, hydraulic systems, main engine bearings, landing gear and other major systems (not limited to aerospace).